University College London and Turing Intelligence Technology Limited

To develop Artificial Intelligence as a service to enable businesses to automatically optimise their services and processes leading to enhanced user experience, with reduced costs and risk.